Open Product Licenses

We propose a novel system of licensing and online registration of tangible networked products, based on the Open Source and Creative Commons licenses, which will allow the creative community a way of registering their tangible innovations and assigning an attribution license for others to build upon their work in an accountable way. Market research using this system will enable us to gather knowledge about new manufacturing and design innovation practices and to generate proposals for future business models and revenue streams.